Transdermal Fluid Removal - a novel community-based and patient self-administered treatment for fluid overload in heart failure

Many heart-failure patients suffer from excessive fluid accumulation, causing swelling and breathing problems. Some of these patients do not respond to treatment with water pills (diuretics). Such patients need frequent admissions to hospital for intravenous diuretics and in extreme cases, dialysis. This is inconvenient for patients, sometimes has little effect and is very expensive.

This project aims to further develop a concept of a new medical device for the relief of fluid accumulation. The device will remove fluid directly from underneath the skin. The skin is pierced with tiny (micro) needles and a vacuum is used to draw-up the fluid into a drainage bag. The device will be used at home by patients and carers; therefore, reducing the need for hospitalisation. It has been shown to be safe and does not cause pain.

The project aims to validate an early stage functional prototype of the device in a pilot clinical study at the Manchester Royal Infirmary in heart failure patients with excessive fluid accumulation.

To deliver this project successfully, we have assembled a team with a very strong track record, expertise and credibility in all areas: clinical science, product design and development, usability studies, patient and public engagement, regulatory and commercial.